Autonomous Sort & Segregate Imagery Software Technology (ASSIST) - providing a specialist integrated solution via model-based systems engineering with assurance overlay for complex real-time systems using COTS for nuclear waste.

Autonomous Sort & Segregate Imagery Software Technology (ASSIST) - providing a specialist integrated solution via a Model-Based Systems Engineering (MBSE) approach with assurance overlay for complex real-time safety systems using Commercial-Off-The-Shelf (COTS) equipment for unmanned nuclear waste sorting and segregation purposes.

Utilising the latest in sensory technology for imaging, material detection, and clash detection, ASSIST incorporates sensor fusion capabilities resulting in an unmanned digital delivery solution for future nuclear decommissioning sort and segregation applications. The Delkia led consortia adopts a Model-Based Systems Engineering approach utilising Commercial-Off-The-Shelf (COTS) equipment or modification of the same to become Modified-Off-The-Shelf (MOTS) equipment. This integrated solutions development uses real-time algorithms with additional overlay of formal method tool kits to meet regulatory, safety-critical and mission-critical systems assurance needs.

The completed control system will bring together high-tech digital imagery, touch and radiation sensors, proven in use robust and reliable demolition robot, and a specialised packaging station for optimal waste / volume sentencing and integrate the same to a digital immersive environment with cutting-edge configuration management.

The in-built data acquisition and processing system makes use of the latest advances in machine learning algorithms and real-time feedback technologies for data tracing and predicative maintenance possibilities - leading to increased reliability and throughout capacities.

Resulting in a solution that significantly improves production rates, safety, record keeping and business case justification against conventional manual and semi-automatic methods as used in nuclear decommissioning today.